Self-sanitising coatings to reduce healthcare associated infections

Infections are so common that they are an ever-present risk to the public. Fighting such infections is becoming continually more difficult as the resistance to antibiotics increases. For example, Hospital Acquired Infections - HAIs - increase treatment times, and in extreme cases lead to the death of a patient (an estimated 3.5% of patients who acquire a HAI are reported to die from their infection ~28,000/year in England). Furthermore, the costs incurred to manage a patient who acquires an HAI is around three times higher than that of managing a patient without a HAI. In England, the cost of treating patients infected whilst they are in a hospital is £2.7 billion p.a. and accounts for 7.1 million occupied bed days (corresponding to 21% of the annual number of all bed days across NHS hospitals in England) and 79,700 days of absenteeism among front-line health care professionals. To put the 7.1 million occupied hospital bed days attributable to HAIs into perspective, 5.3 million bed days were occupied by cancer patients in England in 2014; Lung disease in the UK was associated with an estimated 6.1 million occupied bed days in 2011 (BMJ Open 2020;10:e033367\. doi: 10.1136/bmjopen-2019-033367). Typically, the microbes and viral strains that cause such ill health are transmitted by a number of means, most of which originate from contact with a contaminated surface. It is possible to apply various antimicrobial treatments to surfaces and materials, however these are usually applied during the manufacturing stage and have a lower level of performance. Vigorous cleaning of surfaces has varying effectiveness and the chemicals used are damaging to the environment.

The project will investigate the feasibility of creating a highly antimicrobial surface that can be applied to the existing built environment with relative ease and reduce the need for surface cleaning. If this can be successfully realised then there will be significant clinical and economic benefits which would accrue from a reduction of the impact that HAIs impose on patients, the NHS and society as a whole.